World Photographic Gallery

The project develops a world leading service speci?cally for the professional & semi-professional photographers around the world and across different sectors. Using "build once" technology it will delivery a gallery across current platforms and technologies.

It provides photographers with a platform solely for this level of photographers to show their work and have it listed across different themes & with seamless interfaces to social media platforms, including LinkedIn.

It will provide them with commercial opportunities to sell their work (including blockchain protected photographs) and also market other products via an online store.

The market for this dedicated service is huge and pioneering putting the UK at the heart of this sector.

Ultimately the photographs will form the foundation for a future interactive and educational Metaverse gallery.